Virtual Production & Slow-Motion Video Masterclasses

Our project is to invest in the brand-new RED V-Raptor X camera system and develop innovative filmmaking masterclasses for students, young people and freelancers in the region. For the success of the creative industries in the North East, it's vital we up-skill local talent with high-level industry experience, an area that is currently lacking.

By providing access to state-of-the-art equipment and industry expertise, we aim to empower aspiring filmmakers in the North East. Our primary focuses will be on the unique visual technique of high-frame-rate slow-motion and the emerging new technology of virtual production. These masterclasses will also cover various aspects of commercial filmmaking, including teamwork, client collaboration, professional lighting, and cinematography, nurturing future generations for success in the burgeoning TV and film industry in the region.